Remote sensing tree functionality in urban infrastructure

The specific objectives of the project are:
1) to create street-level spatially continuous maps of tree physiological health from remote sensing data sampled from the Multi-spectral Advanced Research Vehicle;
2) to elucidate the impacts of different urban anthropogenic and built environment drivers on tree carbon uptake, transpiration rate and phenology;
3) to establish the most resilient tree species within the built environment to maximise ecosystem service benefits.